Decentralized platform for fair creative content distribution empowering creators and communities though new digital distribution models based on digital tokens

A growing trend in the field are NFTs or non-fungible tokens. “Non-fungible” is a relevant feature in the creative industries as it is unique and can’t be replaced by anything else. Transactions using NFTs over blockchains allow audiences to easily acquire unique content from the artists, users and creators take part in a cultural and artistic distributed community or gamify the experience with creative content. DAFNE+ will use this technologies to focus on the definition of novel revenue and business models to the cultural and creative industries, improving their global reach and open up new distributions channels without the imposed rules by intermediaries - even controlling the artists revenues- which is many cases are not based on EU (e.g YouTube). Therefore, DAFNE+ aims to create new distributed autonomous organizations / communities (DAO) around digital tokens and NFT, with a decentralized governance where cultural and creative industries (CCI), as be a driver of innovation and competitiveness, can play a role in the community governance and deciding on the rules of the community. DAFNE+ will provide novel services and tools for intuitive and simple content creation by developing new applications (in case of absence or closed approach) that will enable users to produce and ingest new content which can be directly valued and distributed. DAFNE+ will also aim at increasing the legal transparency around the creation, online distribution, and sharing of existing and novel forms of artistic content via blockchain technologies and involving smart contracts NFTs and other digital tokens. Towards this objective, DAFNE+ will map and analyse the relevant IP legal framework in the EU, and in particular the copyright regulatory framework, in order to identify and assess specific legal requirements, opportunities as well as barriers stemming from the identified IP framework which may impact the use of blockchain technologies in online content creation and sharing.